The experience of students admitted through contextual admissions to high tariff universities in England Please

Fair access to higher education in England for disadvantaged students. Contextual admissions policy. The influence of social
identity on students admitted via contextual admissions on their transition to higher education and success